A versatile supercooled-PCM thermal energy battery (SuperThermalBattery)

The European Union is committed to combatting climate change by reducing CO2 emissions, aiming for climate neutrality by 2050. To achieve this, they've set a target of at least a 55% net reduction in greenhouse gas emissions by 2030. A crucial aspect is the use of renewable energy, particularly for heating and cooling buildings. However, renewable energy sources are intermittent, posing a challenge to continuous availability. Therefore, Thermal Energy Storage (TES) technology plays a pivotal role in storing energy during periods of low demand and releasing it when needed, effectively shifting energy loads from peak to off-peak hours. One emerging field within TES research is the use of latent heat storage using phase change materials (PCM) which offer the potential to synchronize energy demand and supply over short to long-term periods. While PCMs have shown promising performance due to their high energy density, conventional PCM systems suffer from heat losses, even when not in use. "SuperThermalBattery" concept, utilizes a novel approach involving solar-powered hybrid supercooled PCMs. This system stores latent heat entirely using solar PV/
Thermal powered heat pumps even at ambient temperature, and release it only when triggered for crystallization, effectively turning the supercooling disadvantage of conventional PCMs into an asset. This research seeks to explore the potential of innovative hybrid supercooled PCMs, aiming to enhance their thermal properties and crystallization kinetics. This comprehensive approach promises reliable supercooled PCM materials for both short-term and long-term thermal storage applications. This system has the potential to reduce fossil fuel usage and CO2 emissions in the EU, enhance energy security, address challenges in heat storage applications, and increase the use of solar-assisted heat pumps for domestic heating.